Machine based telephone agents for Support Group and Retail SMB workflows

This project aims to reduce the cost and complexity of building machine based telephone agents to help small organisations better service their customers during the extreme demand spikes caused by Covid-19 and other similar scenarios.

Extension for impact funding will be used to market and extend beta testing to prove or enhance product-market fit for the solution.